BULLYING, CYBERBULLYING, AND PUPIL SAFETY AND WELL-BEING

Pupil safety and well-being, including bullying and cyberbullying, are vital issues. Cross-national collaboration is limited, and contact between Indian researchers and European researchers almost non-existent. This network brings together 4 European research teams, and 2 Indian teams. We will share knowledge and expertise, and produce joint publications and resources for practitioners, in 5 topic areas: use and abuse of new technologies including cyberbullying; social networks in pupils including bullying roles and bystanders; life skills, health and risk-taking; influence of educational and cultural variables in measurement, explanation, and theory-building; and intervention strategies including teacher training, peer support and parent support.

Potential impact
Not Applicable